University of Ulster and Elite Electronic Systems Limited KTP 23_24 R2

To design and develop a Digital Twin-capable system to enhance performance accuracy in feedback control as well as real-time production monitoring for fault detection and isolation in the surface mount technology manufacturing process.